Seamless Mobility App

Support from the Technology Strategy Board has enabled the consortium of Visteon Engineering Services, Essex County Council and the University of Essex to develop the feasibility study for a seamless Traffic application for Smartphones. Though there are significant amounts of transport data available, there is currently no single service that provides coverage for the complete commute, from start to finish, regardless of mode of transport. The consortium’s proposal is to deliver a technically and commercially viable application that can be safely used in all modes of transport. The application will combine known and trusted data with the innovative use of filtered social network data to provide pre travel, and in travel data to consumers based on their commuting profiles. The data will enhance the information already collected by Essex County Council, to provide ‘real time’ information and verification of traffic incidents. The consortium believe that this collaboration can deliver a product that will provide economic, social and environmental benefits to Essex, with a potential to be adopted nationally as the application matures.